Multi-axis NanoECM machine for sub-micro scale component manufacture

Many industries, including electronics and medical are interested in miniaturisation, but this requires the ability to machine increasingly small components with superior geometries and surface topologies. Our conventional electro-chemical machining (ECM) machines are sold to customers globally and operate at the macro-scale, attaining surface roughness ~0.2 micro-metre Ra (depending on material grain). Although high-quality, our customers state this intricacy is not conducive for machining at the sub-micro scale and does not deliver the array of 3D geometries modern industries aspire to. Our new approach will address these short-comings and have profound industrial and social benefits.

PECM (in collaboration with Brunel University & Faraday Motion Control) wish to engineer a 4-axis micro-pulsed electro-chemical machine (micro-pECM) capable of fabricating sub-micro scale multi-dimensionally in a single machining iteration; with Ra down to 5-nano-metres.

Brunel University have proven the concept by building a laboratory single-axis prototype through two FP7-projects. Brunel University now wish to build upon this success and partner with PECM-Systems and Faraday Motion Control to develop the above proposed test machine.

BENEFITS: (1) customers can develop new, miniaturised products to drive sales; (2) cost effective system (relatively cheap technology and no specialist tooling required); (3) reduced material consumption (environmental benefit. .

Key technical risks are associated with: (1) producing desired rate of electrical pulses; (2) Real-time inter electrode adaptive gap monitoring, control of multi-axis and material removal rates not achievable in a commercial machine; (3) ensuring motion control specification and operational mode is developed coherently to ECM hardware and power supply system.